DOWES: Disclosing The Overlooked Wetlandscape Ecosystem Services

Wetlands are well known to provide a range of provisioning, regulating, cultural, and supporting
ecosystem services. Renowned ecosystem services include biodiversity support, improvement of water
quality, flood attenuation, recreation, climate mitigation, coast protection, and guaranteeing
food and water security. Yet, the complexity arising from the spatial aggregation of wetland units into
wetlandscapes invites a reconsideration of the provision of wetlandscape ecosystem services (WES).

Although established guidelines and frameworks exist for accounting and quantifying ecosystem services
from wetlands units, the structural, ecological, hydrological, topographical, and geomorphological
complexity of wetlandscapes makes the assessment of WES less straightforward. First, WES are
not scalable in space or time due to varying ecohydrological conditions and functions. Furthermore, any
relationship between WES and the ecosystem services from any of its wetland units may not hold across the
global diversity of wetlandscapes. Hence, comparative studies based on the synthesis of
contrasting wetlandscapes are fundamental to fostering our comprehension of WES.

Ecosystem service assessments of wetlands usually focus on the area of influence of the wetland
unit. However, the complexity and extent of wetlandscapes invite exploring potential services beyond their
direct area of influence. These services may benefit ecosystems and communities downstream,
downwind, and down the chain of products originating in the wetland. For instance, a wetland unit can provide
food and fish for the surrounding communities. Instead, its corresponding wetlandscape can give
considerable food and water for the region and beyond, directly or through virtual water flows embedded in
raw materials and products. Another example is the evaporation from the water surfaces of a
wetlandscape, which can provide moisture for precipitation downwind. Studying ecosystem services
at the wetlandscape scale can provide a more complete assessment of ecosystem services that
would have been overlooked if analyzed at simpler and smaller spatial scales.

A complete understanding of WES can also aid the protection, restoration, and management of
wetlandscapes. The complexity of wetlandscapes has generally resulted in their partial protection and the
partial quantification of WES. We have identified six wetlandscapes not fully protected by the Ramsar
Convention or national authorities, with only some of their wetland units being protected. As an
interdisciplinary project, DOWES will bring a breakthrough in the quantification and assessment of
WES, even beyond their direct area of influence, to provide environmental authorities with the tools
and know-how to expand the protection of these valuable ecosystems.

The Consortium DOWES comprises six well-known institutions across five countries: 1) the
Department of Physical Geography, Stockholm University in Sweden (SU), 2) the French Institute for
Research and Development (IRD/LEGOS), 3) the Environmental Change Research Centre of the
Department of Geography, University College London in the United Kingdom (UCL), 4) the Department of
Science and Agriculture, Food, Environmental and Forestry Technology at the University of Florence (UNIFI)
and 5) the Department of Civil and Environmental Engineering at Politecnico di Milano in Italy (POLIMI), and
6) the Mamirauá Institute for Sustainable Development in Brazil (MISD).